Searching for RoboPhsyio development partners overseas

Established and incorporated in August 2015, Pacla Medical Limited based in Edinburgh is developing an

automated physiotherapy device, Robophysio, which mobilises a patient’s spine to reduce spine joints stiffness

and to relieve back pain.

In the United Kingdom, back pain was identified as the most common cause of disability in young adults, with

more than 100 million workdays lost per year. The costs of back pain in the UK have been estimated to exceed

£1 billion each year, and globally to be more than £100 billion. Some 80% of these health care costs are

generated by the 10% of patients with chronic back pain and disability.

The Innovate UK’s global cooperation feasibility study will enable the company to enhance the current proof of

concept prototype for Robohysio, and build working partnerships with other organisations both in the UK and

across the globe to move the product into the pre-production phase.